Polariser Yield Improvement

This project applies measurement technology and knowhow to the production processes involved in manufacturing holographic wire grid polarisers for infra red applications. This will help improve first time pass rates and give more consistent, high quality product.